COVID19 AUTONOMOUS DELIVERY VEHICLES (C19-ADVs)

Vulnerable people including elderly and ill people must shield during Covid-19\. The Mayor of Mablethorpe has identified this town as at especially high risk due to its demography as a retirement location and its current construction of a dedicated geriatric medical campus which will concentrate elderly people and their carers living and working on site. To reduce human contacts with shielding people in Mablethorpe's current social housing and care streets and its future medical campus, and possible infections during delivery of medicines and goods, this project will set up an autonomous vehicle for last mile delivery to their doors. Autonomous, electric, last-mile delivery vehicles promise to improve the rapid and low cost movement of standard-sized packages between shops, homes, restaurants, public transport and car park nodes. If Vehicles Ltd currently designs and manufacturers similar vehicles for manual rather than automated control, but in this project will convert them to autonomous vehicles with the help of Robotics experts from the University of Lincoln. Rather they rely on advanced artificial intelligence, we will install simple tried and tested radio localisation devices in the environment, which provide immediate ground truth locations, usually used for testing against research AI methods. An important aspect of the project will investigate the safety, legal and security practicalities for using these autonomous electric vehicles in Mablethorpe in the time frame of the pandemic and our team includes experienced local and national government consultants and the support of Mablethorpe Council to ensure this.